Unravelling the light controlling switch in Cyanobacteria

Technical abstract
Enhancing natural carbon sequestration mechanisms, such as photosynthesis, is a promising route to mitigate climate change. However, photosynthesis is not always efficient. Moreover, how solar energy is captured and carefully transmitted to chemical energy is poorly understood. Enhanced understanding of photosynthetic regulation within cyanobacteria is essential for us to capatilise on the benefits of natural carbon sequestration mechanisms.

This proposal will apply structural mass spectrometry to identify proteins that become modified within the light-harvesting complex of cyanobacteria, the phycobilisome, to control energy transfer during photosynthesis. By combining X-ray crystallography, time resolved fluorescence spectroscopy and ultrafast transient absorption spectroscopy, we aim to define the role that our newly identified protein post-translational modification, glutathionylation, has in energy transfer and the mechanisms behind the role of glutathionylation in photosynthetic control. Finally, we will use gene-editing techniques to modify cyanobacteria's glutathionylation switch in vivo and build strains whereby energy transfer within the phycobilisome is consistently enhanced.

The results of this project will have high impacts in the academic community amongst structural biologists, biophysicists, analytical chemists and within the cyanobacterial and photosynthesis research communities in addition to creating enhanced natural carbon sequestration methods to mitigate climate change - the knowledge gained will be commercially translatable in enhancing cyanobacterial growth for enhanced product formation in the cyanobiotechnology industry sector.